The role of public value in the development of archaeology and the discipline's relationship with the public in Britain from 1830 to 1880.

Between 1830 and 1880, archaeology developed as a respected scientific discipline distinct from antiquarianism. How and what it studied, by whom and why was worked out. Early archaeologists sought to demonstrate their relevance to society and establish authority while some, despite resistance, endeavoured to widen access. However, the history of archaeology's relationship with the public is understudied and requires new contextual approaches that account for the entanglement of archaeology with society, the role of non-specialists in knowledge production and the influence of a wide range of factors and social frameworks. Current demands from the state and funders for public value require archaeology to improve its relationship with the public to ensure their explicit benefit. Understanding the role of public value in the recursive development of archaeology and its relationship with the public will foster reflexivity and act as both a source of inspiration and means for engaging the public and ensuring public value. The theme of public value emerged from my master's research on Leicester's archaeological pioneers James Francis Hollings (1806-1862) and James Thompson (1817-1877). It was unexpectedly found that public value was a distinguishing feature used to distance archaeology from antiquarianism as well as a primary motivation for their efforts to widen participation and gain support. This highlights the need for further research on the role that public value played in the development of archaeology and how it influenced the relationship between the emerging discipline and the public in Britain from 1830 to 1880. My current research has three main questions:
1. How did antiquarians and early archaeologists within archaeological organisations perceive the public value of their work, how did they aim to achieve it and what were the consequences for archaeology?
2. What was the recursive impact of archaeology on the lives of those directly involved but excluded from academic organisations and those who would have fallen more firmly within the category of 'the public'?
3. How was the public value of archaeology, particularly in comparison to antiquarianism, used to justify the discipline and to gain public support to fund and establish archaeology as a respected science?
The first aims to ascertain how the public value of the work of antiquarians and early archaeologists, as they perceived it to be, was translated into practice and asks how the pursuit of public value influenced their choices and priorities. The second looks at the subsequent experiences and role of contemporaries in the development of archaeology; those on the periphery of the discipline, like labourers, practitioner's female relatives and the intended beneficiaries of archaeology's public value. The third considers the origin of progressive narratives pitting archaeology against antiquarianism to stress the credibility of the former as a science. The national component of the research is centred on the British Archaeological Association and Archaeological Institute and will use printed transactions, the Society of Antiquaries' archive and The Times Digital Archive. Local press coverage of annual congresses will be analysed via the British Newspaper Archive. Two local case studies will be chosen which, along with Leicester, reflect contrasting socio-economic, historical and geographical contexts (indicative suggestions include Chester, Lincoln and Colchester). The case studies will involve archival and newspaper research on local archaeological organisations and the marginalised individuals found in the process. The way newspapers were used by antiquarians and early archaeologists provides insight into their thoughts and actions regarding public value as well as how archaeology was justified to the public, while enabling the identification and elucidation of the role of less historically visible people whose lives intersected with archaeology.